Robustness and privacy via iterative optimization

Recent results have shown that robustness and differential privacy can be introduced in iterative optimization algorithms such as gradient descent by applying a fairly straightforward modification to the computed gradients on each step. However, the statistical analysis of such algorithms is quite general, and in specific parametric estimation problems, is often far from optimal. The goal of this project is to further develop the theory of robust/private optimization algorithms. Our exploration will include other first- and second-order algorithms, stochastic gradients, and more complicated convex optimization optimization problems such as semidefinite programming.